Auxetic Power Amplification Mechanism for Low Frequency Vibration Energy Harvesting

In the last decade, energy harvesting has been an exploding research field in the worldwide by promising of self-powered systems, including wireless sensor networks. The last few years have seen the emergency of several dedicated world class research groups, dedicated international conferences, heavily investments by government research funding bodies, including the UK, and industrial stakeholders. Nevertheless, several critical roadblocks remain that have so far prevented the technology from practical applications. For example, currently, most vibration-based energy harvesters are designed to work at or near resonance frequency. Unfortunately, in the most majority of practical scenarios, ambient vibration is well below the resonant frequency and frequency-varying or totally random over a wide range frequency. The energy harvested reduces significantly outside the resonant frequency. The resolution of these presents scientific challenges, requiring highly innovative solutions.

This EPSRC funded PhD studentship will address this challenge by researching into broadband vibration energy harvesting for low frequencies via a number of innovative approaches, such as frequency-up conversion and novel energy harvester designs. The research outcome of the project will be able for industry to use the developed novel energy harvester for self-powered systems, such as structural health monitoring applications.